Determinants of visit-to-visit variability in blood pressure and the related risks of stroke and dementia.

This study will involve patients following a TIA (‘mini-stroke‘) or small stroke who have undergone uniquely detailed monitoring of their blood pressure and imaging of their brains. It will aim to work out why some patients‘ blood pressure varies from day-to-day more than other patients, and why this results in a higher chance of having a stroke and of developing dementia. Patients will undergo non-invasive measurements of the stiffness and reactivity of their blood vessels at rest and to spontaneous and induced changes in blood pressure. These measures will be related to day-to-day and other types of variability in blood pressure, imaging of their brains, and the long-term risk of developing stroke or dementia. I have the unique opportunity to do this study as part of an ongoing programme of research in the Stroke Prevention Research Unit in Oxford, in collaboration with the Department of Cardiovascular Medicine. The results should increase our understand of variability in blood pressure - a major new risk factor for stroke and vascular dementia.

Technical abstract
Aims: Determine the clinical, brain imaging and physiological correlates of visit-to-visit variability in blood pressure (BP) in patients with recent TIA or minor stroke, and which individual physiological tests or combinations best account for its prognostic value in relation to the risks of recurrent stroke and vascular dementia.

Design: Prospective cohort study, nested in a population-based cohort of all patients post-TIA or stroke (Oxford Vascular Study - OXVASC).

Methodology: 500 consecutive well-phenotyped patients with TIA/stroke who already undergo remote Bluetooth home monitoring of BP (3 measures, 3 times daily) for 1-6 months (depending on control), 24-hour ambulatory BP monitoring (baseline and one-year), brain imaging (baseline MRI), and face-to-face clinical follow-up, with detailed documentation of any recurrent vascular events or cognitive decline. This extremely well-phenotyped cohort, with detailed BP monitoring and follow-up already in place, will provide a unique opportunity for me to better understand the physiology underlying visit-to-visit variability in BP. Specifically, I will assess postural variability in BP, spontaneous baroreceptor sensitivity, aortic pressure, arterial stiffness, central neural sympathetic BP responsiveness, BP response to vasodilatation and middle cerebral artery stiffness. I will relate these to clinical characteristics, brain imaging (including infarct location and white matter disease), and subsequent outcome.

Opportunities: Professor Rothwell‘s group has recently demonstrated that visit-to-visit BP variability is a powerful new risk factor for stroke and vascular dementia, independent of mean BP, and that different classes of BP-lowering drugs have different effects on variability. These results challenge the usual BP hypothesis and have major implications for the diagnosis, treatment and monitoring of hypertension. However, more work is required in order to better understand the physiology underlying visit-to-visit variability in clinic BP and to find simple physiological tests that might identify individuals prone to variable BP. The group is well placed to do this by combining expertise in epidemiology and stroke with the expertise in hypertension and cardiovascular physiology of colleagues (Casadei and Leeson) in the Department of Cardiovascular Medicine, where the vascular lab has a track record in large scale physiology studies. The availability of detailed premorbid BP records and intensive post-event home and ambulatory BP monitoring in the OXVASC Study patients with TIA and stroke also affords the unique opportunity to determine the clinical, brain imaging and physiological correlates of visit-to-visit, day-to-day, and ambulatory variability in BP, and to relate these parameters to the risk of stroke and vascular dementia during the detailed OXVASC follow-up.